SAXS Studies of Block Copolymer Nanoparticles

This PhD project involves the synthesis of a wide range of diblock copolymer nanoparticles via polymerisation-induced self-assembly (PISA) using either RAFT dispersion polymerisation in water, ethanol or n-alkanes, or RAFT aqueous emulsion polymerisation. The resulting nanoparticles will be characterised by transmission electron microscopy (TEM), dynamic light scattering (DLS) and small-angle X-ray scattering (SAXS). Particular attention will be paid to characterising the stimulus responsive behaviour of such nanoparticles, where applicable.